Germany-UK Security-Enhanced AI Inference Edge Processors

With the proliferation of applications that use AI inference in environments with constrained power and area budgets, it is imperative to carefully design processors that can fulfil such requirements while meeting performance expectations. However, equally important but often overlooked, are the security requirements for such AI Inference processors. Specifically, in certain applications, the AI model can be proprietary (or of a sensitive nature), and hence protecting its confidentiality against strong adversarial models (e.g., physical access to the device) is increasingly demanded. Moreover, in safety-critical environments, it is critical to verify the integrity and authenticity of the model at run-time to mitigate potential safety and security concerns. However, such security enhancements (data confidentiality and integrity verification) often come with high area/power/performance overheads. Thus, this project aims to rethink today's the designs for edge AI processors to add constraints-aware security features at the design time.
The project aims to combine many years of expertise in two disparate research groups, one at the University of Oxford (lead: Prof Amro Awad) while the other at the Technical University of Munich (TUM) (lead: Prof Hussam Amrouch). Oxford's team brings in years of experience in hardware-assisted data security (memory and storage security), while TUM's team brings in unique experience in designing AI edge processors. This seed project is aimed at fostering a collaboration that combines the strengths of both teams and identifying fundamental research questions on addressing the conflicting goals of security and ultra-low power in edge AI processors.